Simultaneous DC Rapid Charging for Multiple Electric Vehicles (MultiCharge)

Development of a simultaneous multiple rapid charging solution with the lowest possible capex investment, using a scalable EV charging system enabling up to ten (10) EVs and any currently manufactured charging type to be simultaneously supplied with 50kW DC rapid charging from one single transformer with a single grid connection.